NQM Dynamic Resilient Resourcing

NQM Dynamic Resilient Resourcing (DRR) is a set of advanced tools that enable health and care providers to effectively plan, share and collaborate regarding health care resources and acute and chronic patient demand.

As the recent experience tackling the fallout from COVID-19 has shown, effective planning is critical to minimise health and economic interruption. From a health and care system perspective, this means understanding the local capacity and resilience of resources that are available to tackle the problem, identifying where pressure on resources will occur, and being able to respond quickly and intelligently to changes in capacity and demand.

The work builds on award winning solutions NQMCare has already delivered in the health and social care analytics and planning area. We have already undertaken some ground breaking work with GP practices to enable them to understand patient demand and staff skills and match them earlier in the patient treatment process. DRR provides major innovation in its integrated and dynamic approach to tackling fast moving scenarios like Covid.

Traditionally health and social care providers work with resource silos. Staff are considered to be trained to very specific disciplines, with fixed work flows and limited points of access for service users. On top of this, providers of primary and secondary healthcare and those of social and community care have limited ability to share resources, or even information about their resources. DRR challenges this model by providing tools to enable intelligent transparency, sharing, and allocation of resources.

DRR is a dynamic resource model that is integrated across health and care systems. It consists of a number of integrated modules:

* Population model: a fine grained demographic population model for the UK
* Demand model: a flexible demand model that anticipates fine grained resource demand for skilled personnel over time
* Resource model: with feeds from primary, secondary, social and community care
* Skills model: detailed model that identifies which skilled personnel can handle which care demands
* Real time capacity model: using appointment data to provide up to the minute information on fluctuations in demand and
* Scenario modelling: an ability to simulate different scenarios over the underlying model

The model will focus initially on human resource (skilled personnel) but could be adapted to other fixed resources (vehicles, equipment, property) later.

We envision a system that can provide data backed recommendations and tools to:

* Strategically manage the workforce and training for resilience and to meet future demand
* Tactically triage and direct incoming demand to the most appropriate workforce across primacy/secondary/social and community
* Manage resources to optimise cost efficiency
* Enable providers to share resources
* Understand the margin of error and risks entailed
* Respond to real time demand fluctuations with optimised use of existing resources

NQMCare is a new company focusing on health and social care analytics. We have early products in the market to manage domicillary social care, with local authorities (Southampton, Portmouth, Oxfordshire, Sunderland and Torfaen). We have support from a local GP practice and Southampton CCG and believe the DRR will increase resources available to tackle Covid-19\.